Uncovering the Mechanisms by which Nanoparticulate Calcium Phosphate Crystals induce Smooth Muscle Cell Death

Technical abstract
The process of Calcification and its reversal occurs normally during bone formation. We are investigating how calcium crystals induce smooth muscle cell death.